HIPERCAR - High Performance Carbon Reduction Sports Car

HIPERCAR (High Perforfance Carbon Reduction) .
A collaborative research and development project investigating the creation of a low volume ultra high performance production sports car with zero and low emissions, achieved through advanced hybrid components and systems, using and expanding a UK technology led supply chain.